ACE (Analytics and Curated Experience for online TV)

Online TV viewing is rapidly increasing (Ofcom, 2012) and over 68% of viewers use a 2nd screen to improve experience (Nielsen, 2011). But the vast majority of broadcasters/producers struggle to meet this demand. ACE will produce a cost effective web-platform for broadcasters/producers market to create a programme’s companion website and control the wider context in which that programme is viewed. ACE will allow viewers to interact with the programme and generate interest and content well before a programme is aired, allowing feedback into the idea-generating phase, and viewer interaction during and after broadcast. Innovative hyper-local contextual public/private advertising will generate a new business model and real-time TV consumption analytics will feed directly back to the producer to allow UK TV industry to protect and improve as a global leader.